BEfJE - Bulit Environment for Japanese Entry

This study will evaluate the deployment of Dearman’s novel, zero-emission, liquid nitrogen fuelled engine

technology for built environment applications in Japan. The country is undergoing the most significant

electricity market reform in its history with full liberalisation due to be completed in 2020. Innovation driven by

competition offers a host of opportunities for novel technologies in this £100bn market. Moreover, Japan’s

penetration of renewables in the electricity mix is forecast to reach 28% by 2030; highlighting a role for

technologies, such as the Dearman engine, that aid in storing ‘wrong-time’ electricity generated by renewables.

The main purpose of this study is field-based engagement by Dearman with Japanese stakeholders to create

partnerships to foster knowledge sharing and enhance business relationships. These engagements, along with

research and analysis, will develop a business case for the application. The project has the potential to not only

accelerate entry into the Japan built environment market, but also develop links with Japanese multi-national

manufacturers that will facilitate mass deployment of Dearman stationary engines globally.